Personalised disease treatment through AI

As part of my research, I would like to use novel computing methods to improve the diagnosis and
treatment of diseases. My goal is to make healthcare more accessible by creating reliable and ethical
tools that are fair and inclusive. An example of such project is an AI-based tool for diagnosis and
personalised treatment that will consider factors such as sex, genetic predispositions, other medicines
taken, and different medical conditions of the patient. I am proposing this tool to be applied in
cardiovascular research, but it can easily be generalised to other medical fields, such as cancer care
or mental health treatment